Cardiff Metropolitan University and Cynon Taf Community Housing (2007) Limited KTP 23_24 R4

To increase the capability to transition to net-zero-carbon by piloting innovative decarbonisation pathways for 69 dwellings. The outcomes of the pilot will be used to scale for retrofit of tenant homes.